University of Exeter and SC Group-Global Limited

To develop the expertise required for creating an autonomous, high mobility, off-road vehicle to deliver optimal performance in extreme, unstructured environments.